MitoCluster: an integrated phenotyping and mouse model generation platform for mitochondrial disease and dysfunction

Mitochondria are tiny energy generators that exist in large numbers (100s-1000s) inside human cells. Primary mitochondrial diseases (PMDs) are a large group of genetic disorders that impair mitochondria and the body's ability to make energy. They can cause disabling symptoms that may impact very severely on quality of life. Though individually rare, as a group PMDs are a common cause of nervous system diseases. Inherited disorders are caused by alterations in our genetic code (DNA) that carries the instructions for making proteins, the building blocks of life. PMDs are caused by alterations in DNA inside the cell nucleus or a small amount of DNA (mtDNA) inside the mitochondria themselves. PMDs can cause symptoms at birth, in childhood or during adulthood, and cause a wide variety of medical problems, depending on the body parts most severely affected. As mitochondria are present in almost all cells, any system in the body can be affected and patients can develop deafness, blindness, heart problems, seizures, diabetes and gut problems among others. Muscles are particularly susceptible to reduced energy, which causes fatigue and weakness. Unfortunately, there are currently no effective treatments for PMDs. Importantly, the effects of faulty mitochondria seen in PMDs are also present in other common diseases (genetic and non-genetic), such as dementia, diabetes and cancer. Consequently, a better understanding of PMDs could also help us to understand these more common conditions.

A barrier to PMD research, and other diseases in which mitochondria play a role, is a lack of relevant mouse models. Consequently, developing good mouse models is a major goal of the mitochondrial research community. Recreating PMDs in mice will allow researchers to confirm that genetic mutations cause PMD symptoms, find new ways to measure the disease over time and develop and test new treatments that can then more safely progress to trials in humans.

It has been very challenging to create mtDNA models of human PMDs in mice (as it is difficult to alter the small amounts of DNA that sit inside mitochondria). However, new tools to change mtDNA have recently been established. Also, modern techniques to measure mouse development, movement and behaviour that can be applied over long periods without stressing mice will allow researchers to study PMDs in these animals more accurately and humanely.

MitoCluster is a network of researchers based in the UK and Italy who will develop new mouse models of PMDs and apply advanced techniques to evaluate these and existing mouse models, to: (1) deliver new insights, therapies and biological indicators (biomarkers) of PMDs; and (2) help understand the role of mitochondria in other common diseases (e.g., dementia, diabetes and cancer). Our team combines doctors and scientists who have expert knowledge of mitochondrial function and genetics, PMDs and clinical trials. We will work closely with drug companies with strong interest in developing therapies for PMDs and help prioritise the treatments most likely to benefit patients by studying them in mice first, and link closely with researchers of other disorders linked with faulty mitochondria, to ensure the knowledge we generate advances understanding in these diseases. Finally, we will meet regularly with patients and carers affected by PMDs and advocacy groups, to ensure we address questions that are important to the wider PMD community.

Our group is committed to "3Rs" principles for animal research. We will reduce the number of mice used by using all data/samples collected for multiple tests, by sharing findings with other researchers and by replacing mice with cell lines or flies for early research. We will refine current methods to measure mitochondria in mice to make them less stressful, more accurate and reproducible, and more relevant to humans.

Technical abstract
Primary mitochondrial diseases (PMDs) caused by mutations in nuclear (nDNA) or mitochondrial DNA (mtDNA) that impair energy production, affect 1/4,300 in the UK. Despite causing severe disability and shortened lifespan, management is primarily symptomatic. This reflects incomplete understanding of underlying pathogenesis and few reliable, non-invasive biomarkers to diagnose and monitor disease progression. The UK is at the forefront of PMD clinical and scientific research. MitoCluster is well-positioned to connect this world-leading expertise with mtDNA genome editing (mtGE) and deep-phenotyping skills, to create a multi-site UK-wide platform for much-needed PMD mouse model generation, breeding and phenotyping.

Aim 1 (WP1) will generate a refined phenotyping platform, including measures of muscle fatigue and weakness, the leading targets of drug development given impacts on quality of life. We will combine in-cage assessments at Mary Lyon Centre with biochemical, imaging, metabolomics and single-cell sequencing at partner sites.

Aim 2 (WP2 and 3) will generate 6-9 novel mtGE mouse models using two approaches: (1) phenotype-first, in which breeding of heterozygous mitochondrial mutator (PolgA+/D257A) mice results in random heritable heteroplasmic mtDNA mutations - lines are selected via measurable phenotypes; (2) targeted, based on programmable nuclease (mtZFN) or cytosine base editing (DdCBE) methods to obtain predefined deleterious mtDNA mutations. These will be subject to deep-phenotyping through our refined platform (WP1) and undergo combined single-cell mtDNA/RNA-Seq in different tissues over time, to generate a publicly available atlas of somatic heteroplasmy dynamics.

We will harness our strong Pharma partnerships to evaluate the impact of existing and novel compounds in a whole organism context (Aim 3) and develop and deliver courses in mtGE model generation and maintenance (Aim 4), to grow the UK skills base across academia and industry.